No Human Contact Deliveries Via Semi-Autonomous Vehicles

Our project proposal aims to perform semi-autonomous last-mile delivery in which medicines can be delivered from the pharmacy to care homes without human contact, simultaneously laying the groundwork for future autonomous delivery. This project will be run by the Academy of Robotics Ltd and in partnership with Eurovia UK Ltd.

Over the last four years, the Academy of Robotics Ltd has been working on a way to automate last-mile delivery and as a result, we built Kar-go. Kar-go is an electric autonomous last-mile delivery vehicle able to pick up a package and then take it to any target address. In summer 2019, we unveiled Kar-go, the first of its kind, UK-made, self-driving electric vehicle. Able to compete with US-owned systems such as Starship, Google, and Tesla's autonomous systems, the difference with Kar-go is that it was designed specifically for last-mile delivery in residential areas in the UK.

Up until Jan 2020, we had reached the stage of planning our first series of live trials in 2020 with a couple of corporate partners until COVID struck and temporarily halted everything. We aim to use this cutting edge technology to help in one of the hardest-hit areas being care homes.
The operational capabilities of essential services and ensuring their maintenance is vital. Not just during the COVID pandemic but for all future potential pandemics and scenarios that require proactive mitigation solutions. As such, ensuring that they can remain active in situations requires an innovative solution to supply chains and the delivery industry that this project intends to provide.Prescription and medical delivery is our focal delivery type for this project. Beyond this project, however, once no-human-contact is demonstrated as a viable delivery method. There is a grand scope for further application to alternative essential services and a constantly expanding digital infrastructure to support the foundation of semi-autonomous and full autonomous last-mile delivery.